SmartSalt - salt reduction in food

SPG Innovation and the University of Nottingham seek to develop and demonstrate the commercial viability of a novel salt reduction ingredient which will maintain the saltiness perception for consumers whilst reducing the overall content of sodium in food product.